Efficiently combining different data sources for reward learning

The reward function is often described as the most succint and transferable object of a Reinforcement Learning problem. However, defining a reward function by hand is difficult, especially when tasks become more complex, such as in autonomous driving. An imperfectly specified reward function can undermine the safety and robustness of a system and lead to problems such as reward hacking. Inferring an implicit reward function from data might help alleviate the dangers of misspecified reward functions. Inverse Reinforcement Learning, in which a reward function is inferred from observations of expert traces (and often a model of the environment dynamics), is one such paradigm. When expert demonstrations are difficult for humans to provide, preference-based learning is a frequently chosen and more economical option. The aim of this research project is the development and evaluation of an optimal combined sampling strategy of expert demonstrations and preference comparisons based on a multifaceted query selection criterion. In particular, the goal is to identify techniques that do not only decrease uncertainty, but also increase expected return, minimising human intervention at the same time.